Living on the Edge?: plantation and politics in the north Atlantic archipelago 1493-1637

The project consists of two distinct yet related topics which aim to explore a number of aspects of Gaelic society during the late sixteenth and early seventeenth centuries. Topic A: The Irish Sea World in a British context c.1550-1625 adopts a geographic and maritime context, exploring interaction between the communities that existed on either side of the Irish Sea, and more specifically focusing on Scottish involvement in Ireland. Geographically the focus is on the Western Isles south of Ardnamurchan, Galloway and Ayrshire, the north of Ireland, and the islands of Rathlin and Man. While the Macdonalds and the Campbells are fundamental to this interaction, the project seeks to explore lesser-known kindreds for whom the Irish Sea was a bridge rather than a barrier. As this project is not limited by territorial or political, man-made, boundaries but instead is supranational in its perspective, this raises immediate issues of identity during a period where historians argue that national identities were developing (cf. Kidd, 1999; MacDonald, 2005; Ohlmeyer, 1999, 2007; Williamson, 1997). It will explore Scottish and Irish involvement in and reaction to plantation (official and unofficial), both in Ireland and Scotland, and question the impetus for movement across the Irish Sea, and back again, whether political, social, economic or confessional. Topic B: Native, Stranger and the Fishing of the Isles. The Plantation of Lewis c.1598-1640 takes as its geographic focus the north Isles, with the focus on the Mackenzies of Kintail. The Mackenzies was the other family central to the Stewart monarchy's control of the western seaboard of Scotland but to date they have received less scholarly attention. Like the Campbells, the Mackenzies were keen planters and both clans undertook complex and difficult settlements in Lewis (1611-) and Islay (1615-) respectively (MacCoinnich, 2004; Cowan, 1979). Meanwhile, research by MacCoinnich (2006, 2008, 2009) has highlighted that the Mackenzies do not fit the traditional paradigm of barbarous Gaels lacking in commercial spirit, pointing out that they pioneered the first blast furnace in Scotland on their estates, had an underrated entrepreneurial approach to estate management with Lowland Scottish, English and European business partners, and a keen awareness of British, European and Atlantic environments. \n Rather than view the Gaels as victims in plantation endeavours, this project acknowledges that Gaelic Scots and Irish were involved fully in the process. The reasons for participation in plantation, which usually involved the transplantation of one clan for another, will be explored, highlighting the extent to which Gaelic clans benefitted, or otherwise, from it. Far from lacking in commercial endeavour, evidence suggests that economic priorities were a key concern. At the same time, these Gaelic kindreds faced ongoing competition from Scottish, English and Dutch interests, whether concerning the acquisition of land in the north of Ireland, the exploitation of the fishing of the western seas, or other entrepreneurial schemes. Although differentiated by contexts, British and Atlantic, the two individual topics form a coherent project, examining the activity of Gaels, and bringing the historical development of the western Highlands and Islands, the west-coastal region and the north of Ireland into greater focus probing various issues from identity to commerce to the role of the sea.\n

Potential impact
The applicant acknowledges that the primary audience and beneficiaries of this research will be academic. Efforts will be made to reach as wide an academic audience as possible and the PI is engaged in furthering any potential interdisciplinarity the project has. Nonetheless, a number of potential end users have been identified and underlying all of these is the aim of disseminating the research to a diverse public, engaging beyond the academic world. Potential end-users include:\n- museums and galleries\n- media\n- local government\n- devolved government\n- arts and culture \nThroughout the duration of the project the PI will develop existing connections and explore additional potential opportunities that will facilitate knowledge transfer between academia and a wider, non-academic audience.\n\n